Overcoming the social system barriers to decarbonisation of agriculture and land management in England's most rural county

Agriculture and the wider rural economy play a key role in the UK's transition to Net-Zero. In 2020, the agriculture sector was responsible for 11% of greenhouse gas emissions in the UK. Emissions of methane (55%) and nitrous oxide (32%) dominate this sector.

Northumberland, England's most rural county, with its unique mix of upland and lowland farms, tenanted and privately owned, is the perfect place to test and establish routes to making agriculture more sustainable.

Working together with the Rural Design Centre and the farming community, Northumberland County Council is using Net-Zero innovation funding to co-design routes to decarbonise agriculture in a variety of different environments.

This project will produce a strategy for Northumberland which can be replicated in rural communities across the UK. Farmers and other key stakeholders in the rural economy, will be at the heart of this strategy. We will focus on non-technical barriers such as socio-economic factors and interpretation of data.

The project will use innovative design thinking methodology to take a human-centred (end user) approach to examining systems and investigating embedded complex problems to co-develop desirable solutions.